The University of Sheffield and Mettler-Toledo Safeline X-Ray Limited KTP 24_25 R4

To develop a digitally controlled, wide-bandgap high voltage generator for an existing and future range of X-ray inspection machines. To transfer novel advanced engineering capabilities and skills to enable similar developments elsewhere in the product line.